IRIS Digital Asset - DarkSide-UK Digital Research Infrastructure

This grant has been awarded to complete a set scope of work for IRIS. Specifically, the award would allow porting of existing offline software used by DarkSide for detector simulation, event reconstruction, and data analysis to CVMFS, and (ii) enable a job submission framework for user jobs that can run this software on IRIS resources in a configurable manner supporting the wider DarkSide-UK community with access to these tools into the future.